Novel Measurement Technology to Transform the Plastics Industry

Tribosonics is an innovation-led company located and forged in Sheffield, United Kingdom. It drives transformation by using its unique ultrasonic sensing technologies to address challenges in tribological contacts (wear, friction and lubrication). Using its unique Technology Stack, it provides data of unmatched information density at an embedded component level with core measurement competencies in stress, lubricant film thickness, wear, fluid properties, contact pressure and non-destructive testing. Tribosonics have developed a polymer equipment monitoring system using their ultrasonic measurement technology for measuring wear in polymer processing equipment.

The polymer industry faced significant disruption during 2019 due to concerns about plastics pollution. This disruption, however, has been dwarfed by the widespread disruption brought about by the Covid-19 pandemic. Every point in the supply chain has felt the impact. Production via labour intensive and poorly digitised processes for some polymer-based products has come to a halt (e.g. plastic equipment and automotive parts). On the other hand, production of plastic packaging and medical plastics has been booming in these times of intense pressure on supply chains, but not in a way that is sustainable or environmentally acceptable.

This project is to develop novel embedded, real-time sensor technology for the polymer processing industry to promote sustainable plastic packaging and the circular economy, to improve productivity through automation and remote monitoring by digitising the industry and accelerating the adoption of the "Industrial Internet of Things."

Our vision will manifest itself in a more productive and responsible polymer processing industry that is sustainable both in times of crisis and post-crisis when normality returns.

The extension for impact funding will further accelerate the commercial relationships that have been established during the main project within the polymer processing industry, both in terms of the commercial models and also in the deployment of remote monitoring for digitising the industry.